MiniSphere

Welcome to Minisphere UK, where knowledge knows no bounds and museums find a home in the most unexpected places. We are on a mission to democratise research and heritage access.

**Innovative Approach:** We have reimagined the concept of museums, taking their rich treasures of information and condensing them into portable, compact installations that fit within the space of vending machines. Through a groundbreaking collaboration of curators, designers, engineers, and storytellers, We aim to make contemporary research and heritage accessible in unexpected places.

**Community-Centric:** Minisphere UK partners with like-minded institutions, including museums, research institutes, universities, hospitals, transportation hubs, developers, and community organizations, all dedicated to expanding access to research, heritage, and culture. Our mini-museums appear where you least expect them, transcending geographical constraints and ensuring that knowledge reaches even the most remote corners of our communities.

**Breaking Barriers:** Traditional museum entry fees, design constraints, and exclusive locations have historically limited access to knowledge. At Minisphere UK, we are unwavering in our commitment to breaking down these barriers. We deliver knowledge directly to people, guaranteeing inclusivity regardless of their location or economic status.

**Diverse and Inclusive:** We are determined to diversify museum audiences. Many UK museums predominantly attract a homogeneous demographic. Minisphere UK actively engages communities from diverse backgrounds, fostering a more inclusive cultural landscape. We aim to share knowledge with individuals, irrespective of socio-economic, racial, or geographical disparities.

**A Shared Treasure:** Our inventive mini-museums are set to transform how we interact with knowledge, democratising access and turning it into a shared treasure for everyone. At Minisphere UK, we invite all to unlock the world's wonders, embark on the adventure of discovery, and become a part of a movement that believes knowledge belongs to everyone.

Come and join us on this exciting adventure of discovery. Together, we unlock the world's wonders and empower communities throughout the United Kingdom to embrace the thrill of learning, even in the most unexpected places. Welcome to Minisphere UK, where knowledge knows no bounds!